Rice-straw powered biowaste to energy

This consortium, let by Carnot Ltd, seeks to develop the world's first profitable rice-straw bioenergy demonstrator for a rural community in Lombok Island, Indonesia. Rice straw is separated from the grains during harvesting and either combusted (producing CO2) or left to decompose (producing methane with 25\* Global Warming Potential) due to challenges with harvesting it, particularly in flooded paddy fields (a common occurrence). Straw Innovations has created innovative technology that overcomes the barriers to harvesting it in all weathers, unlocking a potential 300Mt of rice straw generated in Asia every year.

Rice straw has high ash content (around 20%), comprising about 75% silica. This, combined with other components in the straw (chlorine, potassium) causes melting and slagging / fouling in boilers when combusted. Hence, it is not an easy fuel to chop or combust. PyroGenesys have developed a lower-temperature pyrolysis process which can convert rice straw into Biochar, a carbon-sequestering fertiliser that can be used by the rice farmers, and biofuel. The carbon sequestered can be traded on carbon removal markets. Surplus biofuel not used to generate electricity can be sold. Electricity is a low-value commodity and renewable electricity projects will typically require very large scale to be profitable and attract funding required from investors. PyroGenesys' process solves this problem by opening up two very high-value revenue streams.

Carnot is developing ceramic engine gensets with double the efficiency of state-of-the-art diesel gensets, capable of operating on all fuels. These will provide electricity to the rice mills as their base load as well as electricity to a rural community. Integrating Carnot's gensets enables revenues generated by biofuel sales to be maximised.

Indonesia:

* Is the world's 5th largest GHG emitter.
* Is the largest producer of biofuels worldwide.
* Has mandated to convert a significant portion of its palm oil into FAME biodiesel.

There is a reluctance to move to renewable energy due to fossil fuel sunk costs/subsidies and no proven profitable off-grid low-carbon energy business model. This demonstrator project aims to be the catalyst to breaking the deadlock and unleashing investment into Indonesia's enormous renewable energy potential.

Key project outputs:

* Pilot-scale demonstration of business model feasibility
* 200,000kg rice-straw feedstock;
* 76,000kg value-added-biochar/53,200kg carbon sequestration/80,000kg biofuel;
* 2.28MWh electricity provided to rice mill.